Evaluating 'Recipe 4 Health': a local council scheme to support the health of the local community by changing food business practises

This collaborative project involving University of Liverpool and Manchester
will evaluate whether Recipe 4 Health is effective in achieving its aims. Furthermore,
successful implementation of Recipe 4 Health is reliant on multiple stakeholders, including council staff delivering the scheme and local business owners' engagement. Therefore, as part of the evaluation we will understand the facilitators and barriers to successful implementation experienced by stakeholders.